BIM Academy

Development of BIM applications and tools for micro companies and small consultancies (under 5 employees) in the Built Environment sector. Current BIM packages interoperability is poor and do not offer value in a cost benefit analysis to most micro-businesses and small consultancies. This, in my opinion, could compromise the Government ambition of becoming a world leader in BIM and the ability of SMEs and micro-businesses to be ready for the implementation of BIM 2.0 (COBie UK) for Government contracts by 2016.